Enhancement of lithium and geothermal water abstraction through metal removal and recovery

The P-BLOCK Ltd 'ioneco' project seeks to advance existing R&D to commercial readiness through customer focussed trials on water treatment and metal valorisation. The project will demonstrate:

1\. enhanced efficiencies of heat exchange for geothermal abstractions

2\. enhanced yields associated with key metals that underpin net zero strategy

3\. facilitate return of environmentally safe waters to ground.